Optimising supplier management to unlock clean growth, SME innovation & social impact

The focus of this project is optimising supplier management to unlock clean growth, innovation and social impact. This project is focused on the Construction and Infrastructure sector, making it easier for clients to work with local SMEs and deliver to Net Zero Goals.

This project is supported by Network Rail and Faithful + Gould as project sponsors. The project will develop and pilot:

a/ Integration of carbon & social value metrics into the core IAND platform, making it easy for teams to have a holistic view of performance and the Carbon savings they have delivered.

b/ New ways for teams to find suppliers from their ecosystem -- with enhanced search functionality and supplier profiles to showcase the value they have, and can deliver on carbon & social impact.

c/ A new Collaborative Insights Platform, giving transparency on key social impact, and SME metrics for individual programmes or frameworks in real-time. Helping client organisations drive change, unlock innovation, deliver and report on carbon targets through SME suppliers.

This project will be piloted on a live framework enabling real-world testing and engagement with hundreds of suppliers during the project, enabling the capture and evidence of value at scale.